Axion Legal Application for Cyber Security

We are specialist legal and non legal recruiters who make it our business to aid clients in finding the ideal role that accomplishes aspirations, complements the clients experiences and exceeds expectations. The company has been trading for just over a year and currently operates from central Manchester.